TurboCooling: Energy-Efficient and Frost-Resistant Heat Exchangers Enabled by Advanced Aluminium Brazing

Heat exchangers are essential components used in applications such as food refrigeration, cold-chain logistics, and low-carbon heating systems. Dynamic Thermal Systems Ltd (DThermals) has developed a new heat exchanger technology named as **TurboCooling**, designed to significantly improve the efficiency and reliability of refrigeration and heat pump systems.

TurboCooling uses an innovative cooling structure inspired by advanced turbine cooling techniques. This design allows heat to be transferred more efficiently while keeping the system compact and lightweight. It also provides resistance to frost build-up, which can reduce performance and increase energy use in cold environments. These advantages could help refrigeration and heating systems operate more efficiently, lowering energy consumption and operating costs.

The project will investigate how this new technology can be manufactured reliably at scale in the UK. In particular, it will explore advanced methods for joining lightweight aluminium components while maintaining the performance benefits of the design.

The work will be carried out in collaboration with Brunel University London, and will involve engagement with industry partners in both refrigeration and heat pump sectors. These partners will help ensure the technology meets real-world system requirements.

By enabling domestic manufacturing of more efficient thermal technologies, the project aims to strengthen UK supply chains and support the transition to more energy-efficient refrigeration and low-carbon heating systems.